Travel Guardian - enhancing customer experience in rail travel with an innovative human-centered system

When you board a train today it is noticeable that travellers are occupied with their connected devices in some

way. What if their interaction included instant, useful and personalised travel information about their journey,

whilst helping the travel operator to gain valuable personalised feedback data at the same time?

In this project a unique platform will be designed, created and tested that helps a user to customise their travel

experience based on large-scale data analysis of real-time information from data feeds, end user community

contribution, transport systems and sensors.